Digital Personhood: Digital Prosumer -- Establishing a 'Futures Market' for Digital Personhood Data

As networked digital technologies become more pervasive and diverse, it is possible to collect personal data generated across the Internet and to gather information on the different facets or personas of a person's patterns of consumption and lifestyle behaviours. This digital footprint constitutes their digital identity, i.e. their Digital Personhood. Currently, personhood data is fragmented, residing in various repositories across the Internet. It has been considered to be part of the data commons that the 'Big 3' Internet Companies -- Google, Facebook, Twitter-- and other similar organisations have been freely data mining, analysing and, crucially, monetizing. Google, for example, captures data about its search engine users and monetizes it to generate most of its revenue from advertisers who are interested in reaching out to Google's online users. A shortcoming of this advertisement centric business model is that technology intermediaries capture only a small subset of Digital Personas rather than an individual's entire personal data record or Digital Personhood. Furthermore, the individual whose personal data is being monetized by third-parties has no control on the collection process and the subsequent exploitation of his/her digital personhood data.

The challenge of this bold and disruptive proposal is to empower citizen prosumers -- citizens who both produce and consume data -- by utilising and exploiting the economic value of their digital self in a new tradeable 'futures market' in personhoods. Specifically the project will develop a 'micro-Persona eXchange', building persona futures products and management system applications to enable prosumers to monetize their personhood data. The success of this project will stimulate world leading research activity concerning the design of persona products and trading processes, including the ongoing development of novel intelligent data analysis techniques for mining digital personhood data.

The project will also consider how a 'futures market' for digital personhood data will be established in legal terms. Who owns an individual's digital personhood data is currently a moot point, with questions such as the suitability of property rights vs privacy rights to ensure data protection. Both organisations and the legal infrastructure need to accommodate this shift for the successful development of sustainable prosumer-centric business and economic models. The legal framework will notably ensure that the prosumer will be able to choose a curator (i.e a digital prosumer trading assistant) who will act as an intermediary between them and the micro-Persona eXchange when trading. With this in mind, the research will propose a draft for a Prosumer Protection Act.

The project has the potential to unlock substantial economic value for the UK Digital Economy, generating new revenue streams, and redistributing wealth in favour of the prosumer. The UK will have an opportunity to take the lead in establishing an innovative international futures market and thus be a global player, leader and innovator in what could be a key emerging industry i.e. Digital Prosumer Futures.

Potential impact
Our research will impact on a diverse set of beneficiaries outside the academic community.

The general public, i.e. the prosumers -whether an individual or a business- will be able to monetize their digital personhood data in a new tradable 'futures' market in digital persona products. A prosumer-centric business model will provide new opportunities for new entrants in the market space traditionally occuppied by the 'Big 3' Internet companies - Google, Facebook, Twitter - which is based on their so far unfettered access and use of the prosumer's personhood data. Wealth will be redistributed in favour of the prosumer and the current organisational cultures and practices will be modified so as to take into account the prosumer's new economic power.

Within the business and industry sectors, the project's creation of a micro-Persona Exchange will lead to a disintermediation of current practices and a renewed intermediation, with distinctive business and economic models emerging, centred on the prosumer. Building on the open source software delivered by the project (with appropriate licensing), novel exchange start ups will appear alongside existing exchange organisations that will also benefit from these new business opportunities. Product and service suppliers such as Panasonic, as well as the suppliers of global IT digital technology infrastructures will be able to launch innovative products and services.

To accommodate the micro-Persona eXchange and this prosumer economy, redefining the legal framework will be essential to the project. Public policy and legislation on data protection, consumer protection, financial services regulation, will be affected. The project will notably explore the need for a Prosumer Protection Act in order to fairly balance the interests of the different stakeholders of the Digital Economy: the prosumer, the big companies of the digitial economy, and the Government. The project will also generate new tax revenues streams for the Government.

At the heart of this new business and economic model for prosumption, will be the protection of digital personhood data, a significant Cyber Security research challenge. In addition to the business analytics and intelligence opportunities, there are possibilities for intelligence harvesting in order to identify and defend the micro-Persona eXchange against Cyber attacks and international terrorist threats which have been identified as a 'tier one' risk in the National Security Strategy.

The project will provide the UK an opportunity to take the lead in establishing an innovative micro-Persona eXchange for a Digital Persona Futures Market, which has the potential to become a key industry at home and ultimately, beyond the UK national borders. By engaging its economic partners into an European and international Digital Prosumer Futures market, the project will impact on the European and US exchange organisations as well as on the supervisors involved in establishing banking and financial services regulations and policies, such as the European Securities and Markets Authority (ESMA), the US Securities Exchange Commission.